The Tales of John of Wales : A Thirteenth-Century "Classicising Friar"and his Influence on Middle English Literature

The Franciscan friar John of Wales (d.1285) was a prolific author of literary works in a variety of genres, including moral treatises, exempla-collections, preaching manuals and biblical commentaries. This project offers a reassessment of John's impact on late medieval literary culture and especially on Middle English authors like Chaucer, Gower and Hoccleve, for whom John was both an important source of authority and a model of literary practice. It will also incorporateAI-assisted transcription of some of John's hitherto inaccessible works.